Landscape, seismic hazard and fault growth: Normal faulting in the Gulf of Evia and Apennines compared

An important part of seismic hazard assessment involves constraining active fault geometry and slip rates. Normal fault segments commonly interact and link as faults grow, and although faults appear isolated at the Earth's surface they may be linked at depth. This means that faults could be much longer, and therefore host a much larger earthquake than would be determined from surface mapping alone. In addition, the segmentation and linkage of faults influences sediment transport into basins, thus controlling sedimentary depocentre characteristics. A lack of seismic reflection imaging and high-density neotectonic indicators along the full length of active faults, also can mean that it is difficult to reconstruct active fault evolution in detail. One way to address this issue is landscape analysis of fault growth and interaction, where the generation of topography, the propagation of knickpoints and the evolution of drainage networks can in principle all give detailed insights into fault growth and evolution. However, these topographic insights are not often reconciled with subsurface measures of fault behaviour and evolution, for example from seismic reflection data. Consequently, significant uncertainties exist in how topographic and sub-surface datasets should be integrated to understand fault behaviour and kinematics across a range of timescales.

This PhD will address this important problem. We will use the Gulf of Evia, Greece and the Apennines of Italy as natural laboratories to explore how fault initiation, kinematics, and associated erosion and sediment generation, are recorded in both landscape and subsurface data. Recovered fault evolution scenarios will be compared with those newly interpreted from subsurface data sets, including seismic reflection data. Based on these data sets seismic hazard will be constrained, including the maximum credible earthquake size.